The Nature-Culture-Climate Continuum: Intercultural collaboration to mitigate anthropogenic ecocide in a time of climate crisis

Through an intercultural, eco-acoustic collaboration with Wampis people in the Peruvian
Amazon, this project aims to understand and mitigate the acts of ecocide which threaten the
welfare of the Wampis peoples' culture, sustainable livelihoods and the globally important
and biodiverse environment in which they live (Rodriguez & Vega 2022). The project's
engagement will be underpinned by a theoretical engagement with human-environmental
relations and conceptions of 'nature'.
Centred on the co-production of an eco-musical performance with Wampis people, this
project will co-create and evaluate the potential for novel soundscape methods to support
entangled issues of ecological conservation and cultural resilience locally, within the frame
of wider climate crises.
This approach will involve co-collection of rainforest soundscape recordings, that will be
explored creatively as well as scientifically, as a means to monitor biodiversity health,
geo-locate illegal deforestation to support the development of just, resilient and sustainable
territorial conservation strategies. The sound recordings will also form the foundation for
the co-production of musical performances that explore the dialogical interactions between
the local socio-ecology and wider global ecological health, termed as The
Nature-Culture-Climate Continuum methodology, thus supporting the resilience and
preservation of Wampis eco-cultural heritage while also allowing for an academic
exploration of their ontological perspectives of nature and 'inter-species sociality'
(Haraway 2003: 4-5). The underlying goal of these interconnected activities is to use
academic, methodological and engaged innovations further to support Wampis peoples'
desire to live sustainably and protect their environment in the wider context of the
contemporary global environmental, biodiversity and climate crisis.

4 months of difficult language training will be required in order to be fluent enough in spanish in the local dialect to enable qualitative and ethnographic co-research in a remote Amazon location with a community who speak a local form of Spanish as a second language and no English at all.